The Cambridge Molecular Therapeutics Programme (MRC Programme 2)

Most new drugs that affect DNA repair or mitosis target an important group of proteins called enzymes, by blocking a particular region (the ‘active site’) in them. However, human cells require multiple enzymes to function normally, and the ‘active sites’ of many of these are similar in structure. Therefore, drugs that block the active sites of enzymes are not sufficiently selective, leading to poor activity, and unwanted side effects in patients. We are developing new ways of making drugs, not by targeting the active sites of enzymes, but by disrupting interactions between proteins, which are necessary for cells to work correctly. We will not only devise methods to find the best targets to disrupt, but will also pioneer new methods to find drugs that disrupt these interactions, and find new ways to test the effect on human cells of the drugs we discover in this way, to evaluate their potential for further development. This work has the potential to transform the basic scientific research that helps us to understand human diseases, as well as the way new drugs are discovered and developed.

Technical abstract
The MRC Cancer Unit s overarching strategic aim in its next quinquennium will be to translate improved understanding of early steps in epithelial carcinogenesis to interventions that improve the outcome of patients with epithelial cancer. A new programme in the Unit - the Cambridge Molecular Therapeutics Programme - brings together a unique interdisciplinary group of internationally recognized Cambridge science and scientists towards this end. It will provide a powerful new resource that is expected to have a far-reaching impact on the work of the Unit, and the Cambridge Cancer Centre.

The CMTP s primary aim in the next quinquennium will be to establish the scientific and technical know-how to target macromolecular interactions using small molecules. We will aim to determine: Which macromolecular interactions in biological pathways are most appropriate as drug targets (ie, Where to drug?); Through what methods can chemical tools against these targets be developed (ie, How to drug?).

A complementary but secondary aim will be to develop the appropriate preclinical models and clinical outlets for translation to the clinic. These studies will ask in what clinical settings agents targeting DNA repair or mitosis are most likely to be effective (ie, Who to drug?).